University of Brighton And PSM Instrumentation Limited

To establish a capability in advanced transducer interfacing and data communications to enable the introduction of innovative features such as wireless connectivity into marine sensor systems. To develop and embed transducer research and design capability to enable the development of a family of advanced networkable sensors.